Proposal for Support of the Keynote Speakers for the IEEE 23rd Advanced Information Networking and Applications (AINA) May 26-29, 2009, Bradford

The University of Bradford, UK is privileged to host the 23rd IEEE International Conference on Advanced Information Networking and Applications (AINA) in May 2009. This event is among the most prestigious international events which continuously experience an increasing interest from active researchers across the world, covering a wide range of research areas. This event is being organised for the first time in UK and the objective is to give the attendees an innovative experience. For this purpose, three world renowned researchers have been invited to deliver speeches on the keynote research themes. The objective of this proposal is to seek EPSRC sponsorship for these keynote speakers.